Resorbable Biomaterials for Next-Generation Orthopaedics

Bleeding disorders encompass a range of conditions that impair the blood's ability to clot, leading to excessive bleeding. They can arise from abnormalities in blood vessels, platelets, or clotting proteins which present themselves in diagnoses such as von Willebrand's disease (vWD), heavy menstrual bleeding (HMB) and intraoperative bleeding. An accurate diagnosis and management plan are crucial to prevent severe complications. This project will combine materials science with modelling to develop a microfluidic chamber that provides diagnostic information from a single whole blood sample. Fabrication of the flow chamber will be completed through laser engineering with a range of physicochemical analyses to assess channel suitability for such an assay.